IdentIFRAME : Identity Industry FRamework for Authentication Market Evaluation

A market study into the opportunity for a new biometric authentication technology in the
highly competitive and rapidly evolving market for enterprise IT access control. The study
will provide the basis for the development of an innovative system exploiting unique British
technology to address a fast growing global market.